Ozone-mediated control of food spoilage and food-borne pathogens

Fruits and vegetables that are sold as ready-to-eat are subject to spoilage from bacteria and fungi that associate with the product during growth and harvesting, as well as to contamination by harmful food-borne pathogens. Control of both sets of microbes currently requires implementation of disinfectant steps during food processing and packaging.
Anacail Ltd. (http://www.anacail.com/) and researchers at the James Hutton Institute have previously shown that application of an 'in-pack' ozone treatment can reduce the level of microorganisms on the surface of produce. The antimicrobial activity of ozone is in part mediated by free radicals produced through direct peroxidation of fatty acids, and oxidation of proteins, amines and thiols. Ozone is a broad-spectrum anti-microbial, effective against bacteria, fungi and viruses. The application of in-pack ozone has been shown to improve the quality of foods by reducing both food spoilage and food safety organisms. However, little is known about its specific anti-microbial activity, including answers to questions such as: Are some microorganisms more sensitive to ozone treatment than others? How does ozone affect microbial physiology? What factors in microorganisms or their environment contribute to tolerance to ozone treatment? Can ozone be used in combination with other produce sanitation treatments, or do disinfectant treatments make microorganisms more resistant to ozone?
This 4-year DPhil project will combine expertise in the Preston group (Oxford), the Holden group (James Hutton Institute) and Anacail Ltd. (Glasgow) to determine the impact of ozone treatment on the microbiota of fresh produce. We will specifically examine how ozone treatment alters the composition of the microbiome, and its effect on the viability and gene expression of spoilage organisms and the food-borne pathogen Salmonella enterica serovar Senftenberg. We will also examine whether produce sanitation treatments have the potential to increase resistance to ozone, or can be used effectively in combination with ozone to improve food safety and shelf-life.
The primary supervisor will be Prof. Gail Preston, with co-supervision by Dr. Nicola Holden (James Hutton Institute) and Dr. Louise Crozier (Anacail). The student appointed to this project will have the opportunity to gain extensive experience in a wide range of techniques, including molecular biology, microbiology, biochemistry and advanced imaging techniques. They will be expected to conduct part of their DPhil research in Oxford, including an initial 3 months training period at the Doctoral Training Centre, and to spend 12-18 months working at the James Hutton Institute. They will also be required to undertake a 12 week industrial placement with Anacail Ltd., where they will gain direct insight into the company's work and experience first-hand the issues facing the food industry.